Experimental and numerical studies of warpage in composite structures

The project aims to study the fundamentals of warpage through a combined experimental and numerical simulation approach. The experimental aspect of the project will include warpage measurements in complicated geometry, material characterisation for the fibre and the matrix, fibre-architecture characterisation using NDT, and investigate how the constituent properties and the meso-scale architecture affect warpage. The numerical simulation aspect will focus on developing finite element bases model for warpage prediction, used the constituent properties and fibre architecture data obtained from the experimental study. The model will be validated against experimental warpage measurement data, and used to investigate possible solutions for minimising warpage.